Hierarchically Structured Porous Metal Oxide Nanoparticles for Environmental Remediation

Environmental remediation is a pressing issue due to the deterioration of water and air quality as a result of pollution. Porous metal oxide nanoparticles offer significant potential to tackle this challenge, for example through photocatalysis, adsorption or filtration. However, the development of reproducible and scalable synthetic methods to nanoparticles containing a tailored internal pore structure and reactivity remains a key challenge. This project aims to develop a novel synthetic route to porous metal oxide nanomaterials using a recyclable photoresponsive soft template, which will enable the controlled design of the internal pore structural hierarchy and lead to enhanced photocatalytic degradation of pollutants in water.

Related EPSRC Research Areas: Biophysics and Soft Matter Physics, Light Matter Interaction and Optical Phenomena, Catalysis